G-Cap Supercapacitor in All-Terrain Vehicles

RD graphene Ltd has invented a transformational process for the manufacture of 3D porous graphene with perfect quality for energy storage devices. The development team currently develops supercapacitor cells which demonstrate incredibly high energy and power density. This technology will disrupt the energy storage industry as the patent pending process is the only one in the world which is capable of creating these graphene-based supercapacitors with very few, simple process steps with cycle times in seconds using existing reel-to-reel technology and therefore removing the barrier to commercialisation completely. This project will demonstrate the value proposition of this innovation by building a complete energy storage system ('battery') with a unique Battery Management System in an innovative EV architecture to validate the use of these systems.